ELEGANT - Elevating GaN Technologies

Project ELEGaNT (ELEvating GaN Technologies) is a scale-up and design-for-manufacture project aiming to build a UK supply-chain to deliver GaN-based technology across PEMD sectors. Our aim is to create a collaborative value-chain capable of delivering power modules(components) & sub-assemblies (sub-components), services (scaled manufacturing and system integration) and IP, for years to come.

The partners aim to deliver high-efficiency PEMD products and services across multiple sectors, including Renewable Energy generation, EV Charging and Distribution Power management, outlined in the ISCF strategy for the 'Future of Mobility' and 'Clean Growth'. ELEGaNT will contribute to energy-saving systems focused on global emerging market opportunities from IGBT and SiC based Rectifiers, Inverters and Solid-State-Transformers (SSTs). All of which are critical elements for the global Net-Zero challenge.

ELEGaNT will create a collaborative OEM to develop capability and capture market share. Each partner will develop knowledge, products and/or services to capitalise on these emerging markets. High-value growth opportunities are forming as supply-chains shift from incumbent silicon based technologies(IGBT) to meet environmental, technological and consumer demands. GaN power modules offer horizontal and vertical supply-chain and market growth potential from their enhanced performance characteristics.

**The main outputs will be:**

* A supply chain capability from design to delivery
* Power modules for Cabinet and rack-based modular Rectifier and Inverter Systems
* Integrated GaN power technology that is scalable and modular for systems integration in wider PEMD applications.